Optimisation of high value biopharmaceuticals Manufacture using Resonant Raman Observations

Small yield losses (<1%) during production of high value biopharmaceuticals such as enzymes and monoclonal antibodies have considerable commercial impact for producers. There is a need to develop real-time analytical tools to optimise yield, minimise in-process losses, increase product consistency and reduce cost during down-stream processing (DSP). The project aims to design and implement new spectral analysis tool for quantitative analysis and control of DSP. The project will apply the technology to help optimise DSP where high sensitivity and selectivity are required to improve chromatographic separation (the principal tool for DSP purification). Software will be developed to monitor real time data feeds from the UVRRS and output the optimal parameters for current and future fraction collection, delivering at least 2 % - 5% higher yields.